Spun PP Recycling

Alternative To Landfill Ltd are first to market in the waste industry with an innovative recycling scheme, branded and trademarked as 'recova wrap' which can be applied to the whole healthcare industry as users and waste producers of spun PP.Spun PP is used to wrap surgical instrument trays and the disposable curtains found in hospitals. The scheme can provide significant budget savings and carbon reduction savings.